The impact of the 2007 Legal Services Act on organisational form, the legal profession, and future skills requirements.

The legal services sector is of fundamental importance to the UK economy both in terms of its contribution to national wealth, and because it plays an important enabling function for other enterprise in the UK. The sector is, however, undergoing a period of substantive restructuring as it responds and adapts to a range of endogenous and exogenous factors. Arguably, the 2007 Legal Services Act (LSA) is one of the most important developments precipitating sectoral change. Designed to promote competition and choice, the Act allows non-lawyers to manage and/or own law firms by introducing new types of organisational forms - Legal Disciplinary Practices (LDPs) and Alternative Business Structures (ABS). These changes are already intensifying competition within the sector and transforming the way in which legal services are delivered. To date, about 6% of law firms have either adopted a new structure or are in the process of doing so. Whilst this represents a small proportion of firms within the sector, emerging evidence (albeit somewhat limited) highlights the way in which 'traditional' firms are responding in other ways to the Act, for example, by adapting their business strategies.
ABS and LDPs are generating much interest in the market-place as well as amongst policy-makers and academic circles. Yet there is little, detailed empirical data about them or the way in which traditional law firms are responding to the emergence of ABS/LDPS and/or or their strategic response to the LSA more widely. The implications this raises for the skills required of future lawyers are also little understood.
The first objective of this research, therefore, is to collect empirical data of two kinds: quantitative and qualitative. The former will enable the study to present an overview of the legal sector's response to the 2007 LSA, whilst the latter will facilitate a deeper and in-depth understanding of such responses - essentially, the rationale underpinning them, the process and mechanisms through which change is effected and tensions associated with this, the impact on the firm in terms of governance, management and human resources, as well as its competitive position in the market place. The second objective is to use the empirical data to inform existing theoretical literature within organisational studies and economic sociology. In so doing, the research will focus on three core strands:

The organisational form: the way in which the emergence of new structures (i.e. ABS/LDPs) and other responses to the LSA 2007 is exacerbating the decline of the 'P2 firm', the theoretical, archetypal form associated with autonomous professional organisations such as law firms. The possibility of developing a typology of newly formed ABS/LDPs will also be considered.

Reconfiguration of the legal professional: ways in which the traditional power and dominance of lawyers is being challenged and contested both from within the organisational setting and externally by those delivering non-reserved legal activities. The study will examine the interaction and power dynamics between lawyers and non-lawyers in ABS/LDPs. It will also examine the threat posed by the commoditization of legal services and ways in which lawyers seek to redefine what it means to be a solicitor or a barrister - essentially ways in which they protect their 'professional project'.

Skills demands of lawyers of the future: as the emergence of ABS/LDPs is changing the role of lawyers, the skills and competencies expected of them is also changing. Within the wider context of the Legal Education and Training Review, this research will examine the types of knowledge, skills and values expected of lawyers in new organisational structures. The implications this raises for the type of training and education required for lawyers of the future will also be explored.

Potential impact
There will be a unique inter-disciplinary focus to the Fellowship in that this study aims to bring together world leading academic mentors from the fields of business law and practice, organisation studies and the management of professional service firms and engage with cutting-edge established firms and new entrants and with peak organisations including the sector regulators (LSB/SRA) and professional bodies.

The timing of this study allows for a unique opportunity to explore the impact of the new regulation on professional law firms, responses to a more commercialised environment and the implications for management. As well as highlighting changes in 'market conditions' and the 'institutional contexts' (Hinings, 2006) impacting upon organizational form and the legal profession, the study will have specific implications for the development of human resources in the sector and the skills needs facing the sector as identified by professional bodies, such as Skills for Justice. A key question is how far changing regulation will lead to changes not just in the organisation and delivery of legal services, but also in the skill mix of professionals themselves? A 2009 report, for example, indicated that the future skills needs in the legal sector include generic managerial skills around partnership working, business planning and change management, as well as commercial skills and tendering and unit cost skills. The Legal Education and Training Review (due to report in May 2013) is currently exploring these themes looking at the skills and knowledge required by lawyers in future and the impact of reforms on their monopoly status.